Novel Manufacturing Chilli Jam

As
the tastes of the public change there is an ever increasing demand for spicy marinades,
jams and relishes to complement a wide range of foods both savoury and sweet. We have
developed a range of chilli jam to meet this market demand; however, they’re difficult to
manufacture other than in small batches as they’re susceptible to caramelisation and
degradation of the constituents with a loss of vitamin content, colour and texture.
Conventional heating methods often struggle to achieve the necessary high rates of heat
transfer into the material in order to heat sufficiently without causing product degradation.
The thermal processing of fruit purees and jams is traditionally difficult, essentially due to
their rheological properties. Ohmic heating uses an electrical current, passed directly through
the body of the material, to cause rapid, uniform heating without the use of hot heat transfer
surfaces, this process is considered a High Temperature Short Time (HTST) aseptic process.
It is our intention to process these jams by ohmic heating in order to overcome the limitations
of conventional cooking and produce new chilli jams that are difficult to make by any other
method